The University of Northampton and Elevator Engineering Services (UK) Limited

To embed knowledge to develop a new product for a global portfolio which addresses the danger of FIRE during the installation, modernisation and servicing of lifts.